Fluently - the essence of human-robot interaction

Fluently leverages the latest advancements in AI-driven decision-making process to achieve true social collaboration between humans and machines while matching extremely dynamic manufacturing contexts. The project results will be: 1) Fluently Smart Interface unit and 2) the Robo-Gym. The Fluently Smart Interface unit features: 1) interpretation of speech content, speech tone and gestures, automatically translated into robot instructions, making industrial robots accessible to any skill profile; 2) assessment of the operator’s state through a dedicated sensors’ infrastructure that complements a persistent context awareness to enrich an AI-based behavioural framework in charge of triggering the generation of specific robot strategies; 3) modelling products and production changes in a way they could be recognized, interpreted and matched by robots in cooperation with humans. Robots equipped with Fluently will constantly embrace humans’ physical and cognitive loads, but will also learn and build experience with their human teammates to establish a manufacturing practise relying upon quality and well-being. The bond between human and robot is personalized, and it is established during a preliminary training at the Robo-Gym, the first European hub for human-robot interactive training, where human and robot learn from each other a common work practice. Fluently will be validated by demonstration on three full scale pilots characterized by various level of automation, production dynamism and complexity of the manufacturing decision making process. The total project value required to commercialize the Fluently device and Robo-Gym concept is 18.8 M EUR. Forecast for EBITDA in 2028 is 16.3 M EUR, payback in 2028, with 13% gross profit and ROI 91% in line with sectorial performances. The new turnover generated requires at least 325 workers employed along the Fluently supply chain. Fluently will bring together 21 key industrial and academic stakeholders from 13 countries.